Accelerate the launch of a telehealth solution targeting paediatric dietetics

As NHS resources are very limited and focused on severe issues, access to NHS paediatric dietitians through GPs is highly restrictive and does not allow parents to get qualified advice for all the nutrition-related concerns listed above. Due to the recent spread of COVID-19, many NHS dietetic appointments are being cancelled due to the redeployment effort and waiting times could reach up to a year.

NuKi Health (www.nuki.health) is a telehealth platform that provides families with easy, quick and affordable paediatric dietetic advice. Parents can get guidance and advice through a combination of video calls with a registered dietitian and virtual coaching by a dietetic coach that answers questions via in-app chat, and nutrition advice in the form of dietitian-written articles. NuKi aims to support parents with weaning, food allergies and intolerances, food refusal issues and weight management.

NuKi provides a platform that will allow dietitians to work remotely and flexible hours, allowing them to earn additional income. NuKi will also provide the technological tools to improve the efficiency and effectiveness of dietitians: NuKi will use automation, call transcription for reporting, artificial intelligence and voice recognition technologies to help dietitians to focus on the most value-add tasks.

An extension to funding for this project will be used to increase marketing spend with a focus on digital social media advertising. Moreover, we aim to run a free pilot and use the results to evidence our innovation as per NICE guidelines.